Mind-Time

Mind-Time is an innovative project developed by Matilda, a team of neuroscientists and gaming enthusiasts based in Nottingham committed to enhancing brain health. Their miniaturised brain wearable, akin to a Fitbit for the brain, combines EEG and PPG sensors with advanced AI to provide real-time insights into attention, cognitive load, and fatigue levels with over 95% accuracy.

Originally tailored for the Esports industry to help professional gamers and coaches optimise their training, Matilda is now expanding their solution to benefit the over-55's population. Mind-Time introduces a series of interactive, brain-powered games designed to promote positive brain health and cognitive well-being. These games utilise data-supported brain training techniques, transforming how users manage, quantify, and improve their cognitive functions.

The device captures detailed, ergonomically obtained data, empowering users to engage in effective brain training, similar to a digital gym for the mind. This approach aims to enhance the quality of life for older individuals by mitigating the negative effects of brain ageing and reducing the risk of neurodegenerative diseases, which currently affect 1 in 3 people.

Mind-Time represents an innovative and data-supported solution to train your brain and take ownership of your cognitive health.